Power, the State and Exclusion: Intersectional Experiences of Marginalisation in International Politics

Recent research on power and the state in International Relations, shows an increasing interest while bottom-up perspectives have listened to. Nevertheless, the perspectives by disabled people, particularly disabled asylum seekers, has not been sufficiently researched. Building on Yeo's stablished theoretical work, I conduct interviews with disabled asylum seekers to explore how they experience the concept of power. This provides us a deeper understanding on the relationship of state and power and how these are all experienced in international politics from the point of view of those who have been let down by International Relations.